Quantum Gravity: A Unified View from Holography, Lattices, and Strings

Black holes and the Big Bang are extreme events of our Universe that are not yet properly explained so far. One reason for this is a lack of a consistent theory that merges two pillars of theoretical physics, quantum field theory and general relativity. This theory, named quantum gravity, remains elusive despite decades of attempts at formulating it. Understanding the nature and the properties of quantum gravity is one of the most challenging problems in fundamental sciences, and doing so would open up new directions in quantum theory and help to unlock the technologies of the future.
The goal of this research proposal is to understand the structure of quantum gravity theories and black holes at a deeper level, through the framework of a conformal field theory (CFT). A CFT is a physical theory which is invariant under changes in its length or energy scale. CFTs appear to play an important role in our universe - they describe microscopic properties of quantum gravity theories and black holes, yet we are far from understanding why this is the case. My goal is to advance our understanding of quantum gravity via probing its unexplored CFT foundations. I aim to understand how CFTs give rise to consistent theories of quantum gravity that are suited to describe our present-day Universe.
I propose a new framework which merges three areas of research in theoretical physics, namely CFT spaces, holography, and string theory, and makes it possible to explore new features of these directions in parallel. Within the proposed framework, I aim to address the key research questions: What are the quantum building blocks of black holes? Where are these building blocks located? What do they look like? How do they radiate their energy? What are the discrete symmetries of black hole quanta? The results of the proposed research project will advance our understanding of quantum gravity theory and black holes of the universe.